Comparative functional genomics of trichomonads: new insights into their zoonotic capacity and diverse mucosal life styles.

Comparative functional genomics of trichomonads: new insights into their zoonotic capacity and diverse mucosal life styles.